Interactive Perception-Action-Learning for Modelling Objects

Manipulating everyday objects without detailed prior models is still beyond the capabilities of existing robots. This is due to many challenges posed by diverse types of objects: Manipulation requires understanding and accurate model of physical properties of objects such as shape, mass, friction, elasticity, etc. Many objects are deformable, articulated, or even organic with undefined shape (e.g., plants) such that a fixed model is insufficient. On top of this, objects may be difficult to perceive, typically because of cluttered scenarios, or complex lighting and reflectance properties such as specularity or partial transparency. Creating such rich representations of objects is beyond current datasets and benchmarking practices used for grasping and manipulation. In this project we will develop an automated interactive perception pipeline for building such rich digitization.

More specifically, in IPALM, we will develop methods for the automatic digitization of objects and their physical properties by exploratory manipulations. These methods will be used to build a large collection of object models required for realistic grasping and manipulation experiments in robotics. Household objects such as tools, kitchenware, clothes, and food items are not only widely accessible and in focus of many practical applications but also pose great challenges for robot object perception and manipulation in realistic scenarios. We propose to advance the state of the art by including household objects that can be deformable, articulated, interactive, specular or transparent, as well as shapeless such as cloth and food items.

Our methods will learn physical properties essential for perception and grasping simultaneously from different modalities: vision, touch, audio as well as text documents such as online manuals and will include the following properties: 3D model, texture, elasticity, friction, weight, size and grasping techniques for intended use. At the core of our approach is a two-level modelling, where a category level model provides priors for capturing instance level attributes of specific objects. We will exploit online available resources to build prior category level models and a perception-action-learning loop will use the robot's vision, audio, and touch to model instance level object properties. In return, knowledge acquired from a new instance will be used to improve the category-level knowledge. Our approach will allow us to efficiently create a large database of models for objects of diverse types, which will be suitable for example for training neural network based methods or enhancing existing simulators. We will propose a benchmark and evaluation metrics for object grasping, to enable comparisons of results generated with various robotics platforms on our database.

The main objectives we pursue are commercially relevant robotics technologies, as endorsed by the support letters of several companies. We will pursue our goals with a consortium that brings together 5 world-class academic institutions from 5 EU countries (Imperial College London (UK), University of Bordeaux (France), Institut de Robotica i informàtica Industrial (Spain), Aalto University (Finland), and the Czech Technical University (Czech Republic), assembling a complementary research team with strong expertise in the acquisition, processing and learning of multimodal information with applications in robotics.

Potential impact
We expect impact in several directions from IPALM. We will create an open access dataset,
together with the evaluation data and metrics in order to help build momentum beyond
the project partners. Large part of the project is devoted to development of objective
benchmarks and evaluation strategies for facilitating research in relevant domain.
We will disseminate project outcomes across different scientific disciplines to strengthen the
community involved in addressing the challenges in object modelling and manipulation. Our
consortium includes experts from a broad range of disciplines needed to tackle this topic e.g.
robotic manipulation, computer vision, embodied cognition, and performance
evaluation.
At the 2015 Amazon Picking Challenge, Prof. Henrik Christensen from Georgia Tech noted
that perception was the dominating factor separating the winners from the rest of the
field and that "90% of all robots today don't use sensors". Thus, the functionality of
perceiving objects in everyday tasks will act as multiplier for creating large impact to markets
and society.
Domestic service robots are foreseen as a key technology to meet the challenge of the
ageing society, enabling enhancing the quality of life by providing personal assistance in
smart homes. IPALM website will provide information to the general public (target: 10 000
views).
International Federation of Robotics study from 2016 showed a 24% annual increase in
number of service robots sold in both professional and personal markets. The trend is
continuing and if capabilities will be developed in Europe through projects such as IPALM,
Europe will be able to capture significant share of the growing market.
As we demonstrated in our ImageCLEF data challenge in 2015, many researchers can be
attracted to a scientific area if given the data and focus. IPALM benchmark will provide this
for object manipulation in domestic scenarios. Our aim is to become a leading research
project in the area of object modelling and manipulation. Released open-source software and
open-access datasets will promote reproducible research allowing other researchers to build
on the advances.

Beyond individual benchmarks, IPALM framework will provide a general-purpose tool for
object modelling and manipulation, which can be used to construct applications in robotics
and beyond.
Scientific advances in object modelling by combining innovations in robotics, computer
vision and machine learning will contribute to new scientific knowledge with wide
implications. The scientific impact will be enhanced by vigorous dissemination activities
through top ranking journal and conference publications in respective fields. In terms of
academic impact, the robotics, computer vision and machine learning research communities
will benefit directly from our methodological innovations, which will be published in top
venues in these areas, including high impact journals (IEEE TPAMI, IJCV, IEEE T-RO, IJRR,
IEEE T-CDS) and conferences (RSS, IROS, ICRA, ICCV, CVPR, ECCV). All consortium
partners have a track record in publishing in these venues.
The scientific achievements will impact on education and training through the partner
institutions' research led postgraduate degree programmes and their continuous professional
education offerings. It will also contribute to training highly skilled researchers and engineers
for the European economy. The outreach element of IPALM will contribute to attracting new
generations to careers in science and engineering. PDRAs at the partner institutions will
participate in Postgraduate Researcher Development Programmes, which support early-
career researchers in the development of research skills to enhance their employability
through career and personal development. PDRAs can for a teaching assistant position,
which will allow them to contribute to a delivery of a relevant course and give them
experience of various aspects of teaching.